Field studies of FMD epidemiology

Technical abstract
To develop and carry out field studies into the epidemiological characteristics of overseas FMDV outbreaks with a view towards: 1) providing accurate histories in connection with outbreaks of FMDV from which isolates are sent to IAH-Pirbright for laboratory characterisation; 2) Investigating the importance of carriers in these outbreaks; 3) Investigating the role of vaccines as used in the field in the control of FMD.